Puma - empowering products for women

Chiaro is a pioneering women's technology company that recently launched Elvie - an award winning exercise tracker for your pelvic floor. The proposed project will accelerate the development of Chiaro’s second innovative product, a new connected device designed to have a substantive impact on women's lives.